ISO 27001

Schwing Stetter (UK) wished to enhance its IT Security by achieving the ISO27001 accreditation, using the consultancy services of Ultima Risk Management. The process demonstrates Schwing Stetter (UK)'s determination to continue to innovate and to operate at the highest level possible .